AltEnergis self charging portable power pack technical feasibility study

Piezoelectricity is a growing area of energy generation within micro-electronics, where electricity is generated at no cost from stress, strain, movement and vibrations. The market for piezoelectric devices is highly diverse but traditionally, target applications have relatively high power consumption, and piezoelectric devices have only been able to produce small power outputs which have limited their potential. Our technology is able to offer a hundred fold increase in energy generation over traditional piezoelectric devices, it brings about new opportunities to use piezoelectricity viably in such an application.This also overcomes challenges affecting the battery industry mainly surrounding the safe and environmentally-friendly recycling and disposal of any electronics with a battery fitted - as our device will help reduce the reliance on the usable life of a battery as they can create their own charge perpetually.